Robert Gordon University and Abertay Housing Association Limited

To create new knowledge to understand how best to ensure the future of our steel framed properties and similar stock of others throughout the country.